University of Ulster and Mervyn Stewart Limited

To develop an integrated electronic showroom quotation tool to enhance retail operations, optimise performance, provide management information and business intelligence as a scalable solution.